Exotic Isotope Production for Medical Applications and Fundamental Physics

The provision of exotic isotopes for research is often limited by contamination related to co-produced species. This project seeks to address this via the development of techniques for isotope specific ionisation, utilising the influence of differing nuclear characteristics on the atomic structure. Such techniques are equally relevant to laser spectroscopy investigations for fundamental nuclear physics. Opportunities to apply and validate these techniques through nuclear structure experiments at the CERN-ISOLDE Radioactive Ion Beam Facility will be explored with this in mind. In addition to the laser spectroscopy investigations, the student will work on establishing Manchester-based ion source development infrastructure to facilitate these studies and future work.

The project lies at an intersection of atomic, nuclear and accelerator physics, therefore a multidisciplinary approach is required. During the course of their research, the student will gain practical experience in laser operation, ion source technologies, vacuum systems, ion beam transport and detection, laser spectroscopy for atomic and nuclear physics, high voltage and high current systems and data analysis.